Production and Dispersion of Silk Road Glass in Central Asia

Central Asia is traditionally seen as a passive Silk Roads throughway rather than an active and creative node. SILKGLASS seeks to investigate the spread and technological evolution of Islamic plant-ash glass material culture in Central Asia as part of broader cultural exchanges on the Silk Roads. Unprecedented in depth and scale, it strives to redress the research imbalance between Central Asia and the Mediterranean/Europe. Employing technological, chemical and pioneering isotopic analyses of a diverse, representative selection of excavated artefacts, it will produce the first integrative understanding of the production and dispersion of Islamic plant- ash glass in Central Asia. For the first time, the sample will include production remains, environmental samples and finished artefacts. Combining these with a reanalysis of legacy data, it will provide a multidisciplinary research framework that goes beyond previous, scattered studies. It will develop transferable protocols and high-impact publications through these research strands: reverse-engineering, focusing on production remains and potential raw materials, will inform about technology transfer and adaptation; high-quality compositional data and the novel application of Sr-Nd isotopes will allow refined provenance; the first Silk Roads glass database and improved numerical methods will fully exploit heterogeneous data; and synergies with other material culture (e.g. ceramics) and broader cultural exchanges will bring new perspectives about interregional interactions, technological innovation and knowledge transmission on the Silk Roads. With a proven record in physics and glass research, the Researcher will undergo further critical training in new analytical methods and archaeological perspectives at McDonald Institute for Archaeological Research (University of Cambridge), and Cyprus Institute. This will ensure world-class research outputs and enhance career outlook as an innovative archaeological scientist.